Electric Vehicle Advanced Inverter Technology (EleVAIT)

The Electric Vehicle Advanced Inverter Technology (EleVAIT) consortium will investigate key inverter technologies and concepts that will enhance the attributes of future Jaguar Land Rover (JLR) electrified vehicles from 2030\.

The EleVAIT project will focus on wide band gap semiconductors, integrated device packaging, modelling and utilisation techniques to enable increased power density, higher efficiency and lower costs.

The project will support growth of UK manufacturers of automotive power electronic components and products.